The Exeter Science Exchange:trading ideas to promote multi-disciplinary collaboration

The generation and exchange of ideas are two vital components necessary for successful academic research - it is hard to imagine one without the other! While academic management is traditionally organised on research thematic or departmental lines, and this is clearly an efficient way of ensuring effective exchange of ideas within research groups with a common agenda, it often forms a barrier to development of really novel research ideas that may come from 'left field' combinations of quite different disciplines. Even when these potentially ground-breaking complementarities are identified in different research areas, it is often hard to find the initial funding to pump-prime its development, and researchers will tend to fall back to less risky but familar areas of research endeavour.This proposal is to set up the Exeter Science Exchange (ESE), a coherent and directed institutional programme of activities designed to support new and innovative research collaborations across traditional discipline boundaries. These collaborations will link the rapidly expanding research base in Engineering and Physical Sciences research (EPS) with excellent research in both Life and Environmental Sciences (LES) and the humanities, arts and social sciences (HASS) at Exeter. In the same way as a stock exchange is a central, recognised and regulated venue for the trading of company stocks and shares for profit, so the ESE will consist of a central, recognised and organised physical and virtual space for the 'trading of ideas' across the LES - LES - HASS spectrum for intellectual profit and societal impact. The Exchange will enable interdisciplinary groups to co-habit the same real space (on campus) from time-to-time and the same virtual space all the time allowing the creation of shared identities and bringing about a new level of understanding across discipline boundaries. It will also provide a platform for knowledge management and the sharing of best practice.The Exchange will offer four linked strands of activity; the first three (communication, innovation and policy) are aimed at sparking interest and engagement across crucial boundaries areas, and the fourth strand (development) is aimed at providing a mechanism to develop the most promising of these ideas up to a level that they can be supported by more traditional mechanisms (grant applications, joint PhD students). It will provide a forum for ideas trading that will be available to all and has as wide a remit as possible, making connections between topics as diverse as climate modelling and materials science to maritime history and archaeology.Our initial focus will be on fostering collaboration based on institutional Science Strategy topics: Climate change and sustainable futures, systems biology, extrasolar planets and functional materials, however we will encourage engagement of a very wide range of researchers at Exeter, and will aim to develop and widen existing multi-disciplinary research within the University. We aim to draw on the expertise of a wide range of senior academics across the university who will assist in focusing the Exchange towards promising emerging areas, and in evaluating applications for pump-priming funding.

Potential impact
We have invited two key partners to be members of the Management Board and we expect them both to contribute to our creative journey and to benefit from the research generated through the formation of multi-disciplinary teams. IBM seeks to be involved in the project as a means to inform their strategic plans to deliver substantive progress in key scientific and social challenges such as climate change and energy issues. The South West of England RDA joins as a substantial user of outputs to gather information and guidance on a broad range of regionally significant social and economic opportunities and policy which has bearing on their many stakeholders in business, government and the region. Other beneficiaries will depend on exactly which specific projects are developed at the Exchange. These are not pre-determined at this stage but, based on initial ideas, might include water companies, local authorities, the Environment Agency and insurance companies, consulting engineers, civil engineering contractors and port developers, engineering design/manufacturing companies, arts councils and museums the National Trust and English Heritage. Impacts range from improved processes and products to better-informed and improved policies. The Exeter Science Exchange (ESE) team brings together a wide range of senior colleagues who have considerable experience working with stakeholders and who will engage them to support the project's main strands and research themes. In this respect the ESE's engagement with beneficiaries will commence at the outset of the project and when research themes are being formulated in detail. The ESE will build new relationships with companies who form part of existing research consortia or who are involved in projects such as KTPs. The engagement with IBM, will be particularly novel as we propose to exploit the knowledge and talent of Exeter alumni within the organisation who hold positions of influence or have specific technical expertise, to engage with the ESE across its strands and research themes in a mentoring role. If this proves successful we will extend this means of collaboration to other stakeholders. The ESE's main strands of activities each consist of a series of events and activities that bring groups together in novel ways. For example, we will work specifically with the requirements of policy makers, in a process that matches policy requirements with academic research. In addition, a condition of pump-primed funding for all Exchange-sponsored research will be the requirement to consider the likely impacts of research in detail at the outset. The ESE's dissemination strategy seeks to provide information about the Exchange through new and regular media tools, by engaging with sector based societies and organisations through the project's web-based infrastructure and by presentations of the senior academic team and project leaders in scientific conferences. The end-of-project conference is important, as it focuses as on deliverables of the project both in terms of ideas and early results and their implications for stakeholders. Finally, the ESE will utilise University's Research and Knowledge Transfer team to provide assistance in event organisation, setting up IP and licensing agreements, provision of good practice in stakeholder engagement, horizon-scanning for relevant funding opportunities and media engagement.